MM-Wave at Home: Contextual Monitoring of Activities and Well-being

This project is aimed at introducing a new technology to allow close relatives or carers to remotely monitor the wellbeing of their loved-ones, without the need for inconvenient wearables or intrusive cameras.
Existing systems can monitor for falls, or track activities over the course of a day, but these require pendants, medallions, smart watches, or smart phones. These devices require charging, or may get lost or forgotten. To truly be reliable the system must be wearable-free.
NodeNs Medical will develop a sensor that is wearable free, safe, and does not require cameras or video. It will use harmless radio waves at powers lower than a Wi-Fi router or mobile phone, to create a map of activities in the home. While this map is not recognisable to humans (and thus will preserve one's privacy), an on-board artificial intelligence engine will be trained to understand what the map shows is happening. This will allow it to ask the resident if they are okay, call for help, or notify a relative or carer through an app. Wearable-free home care monitoring is ripe to disrupt the smart home market.
Through an Extension for Impact award, NodeNs Medical will work with an NHS Trust to explore provision of our home monitoring system in a local community. The NHS Trust recognises that the global pandemic makes it difficult to reach the people they serve, and are therefore searching for more effective means of ensuring their safety and protecting their wellbeing. This Extension will support a pilot which will allow members of the community to benefit from this state-of-the-art wearable-free monitoring solution.